Interfacing Biocompatible Photochemistry with Microbial Metabolism

The use of light energy to promote chemical reactions is one of the most vibrant and versatile areas of current research. In particular, visible light photocatalysis allows for the selective excitation of a specific molecule, which is then able to undergo energy or electron transfer with a reagent. This is a powerful strategy to form catalytic quantities of highly reactive intermediates, such as radicals or carbenes, in a highly selective manner. A vast array of novel reactions and new molecules have been generated using this approach. However, these reactions are dominated by the use of petrochemical-derived starting materials and solvents rendering them less attractive from a sustainability point of view. In this project, we seek to combine the microbial production of metabolites that can be harnessed as starting materials in photochemical reactions. Importantly, metabolic engineering of microbes enables a range of renewable feedstocks to be used to produce starting materials suitable for photochemical transformations. We will target high value products that are of interest to medicinal and agrochemical chemists.